Scientific Grant-making in Britain, 1849-1914

This project will explore the processes, policies and beneficiaries of grant-making in late
nineteenth-century science. At a time when few sources of funding were available to
scientific researchers, the Royal Society was in the unique position of administering research
funds for the UK government, and also offering support from its own funds. Close
examination of its rich archival records of applications, processes and decisions will uncover
the ways in which research was being evaluated, and the diversity - or not - of people,
institutions and subject areas that benefitted. It will interrogate the transparency, fairness
and strategic effectiveness of research funding.